Challenging RISK: Achieving Resilience by Integrating Societal and Technical Knowledge

This project is concerned with socially integrated mitigation of multiple structural risks in the urban environment, with a focus on the linked risks of earthquake and fire. Fire is the largest contributor to building damage following earthquakes. To date, this research area has largely been ignored as it crosses the boundaries between the knowledge areas of earthquake and fire safety engineering. The combination of factors adds to the challenges in risk estimation already existing in each distinct area. There is currently no universally accepted method for accounting for the effect of strengthening practices on building vulnerability to earthquakes (let alone earthquakes followed by fire). In the case of fire safety engineering, few credible techniques for damage estimation or risk-based design currently exist due to a lack of requisite input data. This project will develop, through large scale structural testing and computational analysis, new technical engineering solutions to these problems. And, for the first time, these technical engineering solutions will be developed explicitly accounting for the social context within which they are to be enacted.

21st Century engineering must provide effective and practical multi-hazard risk mitigation solutions against a background of growing urbanisation, overstretched services and vulnerable infrastructure. Thus, Challenging RISK will develop and holistically optimise strategies for the mitigation of multi-hazard risks, leading to resilient physical infrastructure within local communities. It proposes fundamental engineering research leading to new understanding of the response of existing concrete structures to earthquake and fire, with a long-term view to extend the lessons learned to other hazards. Simultaneously, it will design and implement effective mitigation promotion campaigns by extending existing research on individual and societal risk perception to community level through adoption of participatory citizen science techniques. The interaction with communities, local authorities and construction industry, will also feed back into the experimental programme, such that only structural strengthening options that meet the requirements of these stakeholders will be investigated. Our ultimate goal is to increase the uptake of structural and non-structural mitigation measures, resulting in reduced life and economic losses.

We will produce new knowledge on the performance of existing reinforced concrete structures subjected to earthquake and fire hazards (individually and in sequence), with the aim of developing an integrated framework for performance-based assessment and structural mitigation. We will engage with communities to define "acceptable" performances, inform the technical programme and the means for effective implementation. Large-scale experimental studies will be carried out on structural elements and sub-assemblages representing non-seismically designed buildings that have been strengthened for improved seismic response using fibre reinforced polymers (FRP). The elements will be subjected to seismic loads and then to fire (and vice-versa). They will provide information for the design of FRP strengthening to achieve multiple performance states under the fire and earthquake loads.

In parallel, action-oriented research, where interventions are carried out at both the technical and social levels, will be used to develop an understanding of risk perception and representation of fire and seismic risk at the individual and community levels, with specific interventions carried out in London, Seattle, and Osaka. This will be done, for example, through seismic monitoring combined with perceptions surveys using smartphones, and recording fire risks and incidents using social media. The results of this part of the study will assist in the development of effective communication to raise awareness, leading to action.

Potential impact
Our aim is to use the research programme to have commercial, policy and societal impacts. The tools, technical guidance and multi-hazard approach developed will uniquely position UK Civil Engineering industry to deal with global challenges of providing resilient infrastructure (both new and retrofit). Enhancements on multi-hazard risk assessment will also provide a competitive advantage to the UK re-insurance industry. Representatives of both these industries (Head of seismic skills at Arup and the Director of the Willis Research Network) have agreed to be on our Advisory Board, act as a means of dissemination in industry and provide stakeholder input. All groups have significant experience in working with these industries (e.g. consultancies, EngDs, KTS). Furthermore, Bisby has already secured funding from The Lloyds Register Educational Trust (£40K) to run a one week workshop on Risk Perception and Sociology in Fire Engineering in June 2013, which will be integrated in the proposed project if funded. The joint EPICentre-JCDR International symposium series 'Cities at Risk' will provide a means of research dissemination to the international community. Furthermore, Joffe is CoI in a Programme Grant (EP/J017698/1) "Transforming the Engineering of Cities to Deliver Societal and Planetary Wellbeing", through which our work on social, economic and interdependent engineering will be integrated into mainstream approaches for city design and management (which should account for failures and disasters). Prof. N Tyler (PI of the grant) has agreed to join our Advisory Board to facilitate knowledge transfer.

The UK is leading discussions in the field of new seismic codes [5] and Rossetto's presence on SECED and the BSI committee for implementation of the European seismic code will provide a means for future incorporation of the developed performance-based engineering framework and guidance into codes of practice. In terms of policy, Bisby's close work with the London Fire Brigade, Communities and Local Government, and codes development agencies worldwide, will ensure that the outcomes of the programme will be relevant and useful for policy making and also for development of engineering guidance. Challenging RISK will provide outputs on how the public engages with the structural and non-structural mitigation measures they can take to reduce their earthquake and fire risk. The policy impact of these outputs will be facilitated through the work of ExCiteS with communities and local decision-makers, and provision to them of tailored monitoring and data analysis tools. The societal impact is one of the significant outcomes of the programme, especially with the ability to suggest community-centric learning about risk and resilience, and an understanding of how models, outcomes of research, guidelines and regulations fit within the needs and abilities of different communities. The work of ExCiteS in involving community members in shaping research questions and carrying out audits and analysis will be captured in guidelines that can be shared through 'Mapping for Change', a social enterprise owned by UCL. This will allow dissemination through the third sector (charities, voluntary organisations, etc.). Community risk mapping in fire safety engineering has potentially enormous consequences for addressing socio-economic risk inequities in UK society, in engineering design of infrastructure and provision of adequate emergency services.

Finally, we see the proposed programme as an opportunity to emphasise and promote civil engineering research in the UK. Advocacy and promotion of this field has been, and will continue to be, carried out by the three groups through a variety of means, e.g. media, participation in science festivals, learned societies, reports, websites, blogs (e.g. www.eng.ed.ac.uk/fire) and social media platforms.